Electrostatic capture of carbon dust from tyres

The Tyre Collective will conduct a technical assessment into the development and deployment of an innovative, patent-pending tyre-wear collector.

Tyres shed half-a-million tonnes of carcinogenic, toxic carbon dust every year. Accelerating the shift to low carbon transport will increase carbon emissions from tyres as a direct consequence. EVs and ULEVs are heavier and have higher torque, causing their tyres to wear down 30% faster.

In this project, The Tyre Collective will work with future customers to validate the technical, commercial and environmental feasibility of our solution in preparation for an on-vehicle pilot test with our partners.